The University of Huddersfield and Body Ease Limited KTP 25_26 R3

To develop a smart sensor mattress integrating AI to continuously monitor patient vital signs, providing data-driven insights for enhanced care and well-being in healthcare settings and homes.